Understanding Agile Project Management to raise productivity and efficiency within businesses

Studies suggest that only 22% of projects wholly met their original objectives (APM, 2017). There is a
growing interest of understanding the dynamics of agile lightweight, robust and hybrid approaches to
further project success. How can Agile Project Management help to raise businesses productivity and
efficiency?